University of the Arts London and Fresh Design and Marketing Limited

To re-design brand vision methodology, streamlining the experience for their clients and making efficiency's within the process that will transform the capacity and competitiveness.